Provenance

Provenance aims to unite consumer & maker through true stories about products & services based on open data. Fundamentally it is a new kind of online (& physical) shop selling products made by open companies with transparent supply chains & practices. Consumers don’t just buy products, they buy brands and advertising, which used to be a public reflection of the true company: workings and philosophy. Now this is rarely the case and greenwash has made it tricky for small companies with genuine stories to differentiate. Provenance in a platform for carefully selected product’s designer makers, initially based in Europe, to ‘plug-in’ their open data feeds, anything from their locations to their water usage, into a consumer facing communications platform & store. Provenance turns its open data foundations into browsing attributes and easy to explore stories: Filter products by locale - based on supply chain data from Sourcemap’s API or check-out carbon neutral using embodied energy data.